Machine learning algorithms for detecting forged alcohol

This project involves developing algorithms to detect forged spirits non-intrusively, i.e. without opening the bottle and testing the contents. Up to a quarter of licensed premises in some parts of the UK have been found to have counterfeit alcohol for sale. Forged spirits represent a health risks to the consumer, because illegally produced spirits may contain containments such as methanol, and an economic risk to the government, because of the avoidance of duty. We aim to develop a hand held device that shines light through a bottle and uses machine learning and data mining algorithms to use the near-infrared spectra to address the following questions:

a) Can we classify whether the level of methanol is legal or not?
b) Can we classify whether the level of alcohol is correct or not?
c) Can we predict the actual alcohol concentration through regression techniques?